Commercialisation of novel hardware and software solutions for electricity distribution grids

Phasora is striving to ensure the reliability of future electricity networks; with user-customisable, high-tech GPS-synchronised sensors, and intelligent analysis software that can help to effectively manage the increasingly dynamic electricity grid, in real-time.

Our advanced, flexible, and cost-effective, sensor technology, can be installed right-across the electricity grid, into places where existing technologies cannot feasibly reach.

This massive scale of data, generated by our sensors, will serve as the foundation for our development of novel, smart grid applications. The intelligent software applications that we develop, will provide electricity network operators with the actionable intelligence required, to effectively manage their increasingly dynamic networks.

Our solutions will have a number of benefits. In the short term, this is cost-saving for electricity network operators by providing the granular visibility necessary, in order to detect and locate faults faster, to make better infrastructure upgrade decisions, and to help actively and effectively manage the increasingly dynamic electricity grid. The resulting savings, in reduced down-time and resource requirements, may potentially be passed to customers. In the longer-term, there are clear benefits in the technologies our measurement platform enables, in transitioning toward a zero-carbon future.

In 2019, we took part in the ICURe programme, an InnovateUK-funded global customer discovery exercise. During this, we spoke with many electricity network operators around the globe. These conversations indicated that the requirement for such technologies, is very timely and that we are in a position to have a 'first mover' advantage in the market; with both an ability to produce highly intelligent sensors, at a much lower cost, making widespread deployment in distribution networks possible for the first time; and, with a headstart in building the software applications that utilise this unprecedented level of data.

The InnovateUK follow-on funding will enable us to refine our sensor hardware to a mass-producible 'product' stage, and in parallel, to develop several intelligent software applications based on this increased level of network visibility.

With an injection of public funding, we expect to have our sensor solution available to market towards the end of 2021, and some software applications in early 2022\.